MSc Social Research + PhD Psychology - AI as a Cognitive Scaffold: Evaluating the Efficacy and Risks of AI Tools in Quantitative Skills

Phase 1 involves an experimental methodology examining quantitative differences across groups in AI-assisted automation for quantitative skills deployment. Participants will either use traditional tools they have learnt in their degree, (e.g., SPSS), or use statAI, a Large Language Model built on OpenAI's GPT-4, designed for data analysis and reporting in social sciences, with access to a Python programming environment for automated data analysis. An initial study will investigate the impact of AI automation on psych students' data analysis capabilities. Participants will analyse real-world problems and associated datasets, like novel drug approval, with a need to both analyse and make inferences and conclusions from data. We will assess efficiency, quality and accuracy of responses, comparing AI-assisted performance with non-AI use. We will also explore participants' subjective experiences through post-study questionnaires, including perceived effort, challenge, and feelings of self-efficacy.
Following this, we will compare performance by students without a quantitative training background (psych and biology) with arts & humanities students. The critical question here is how effective these AI-assisted tools are when used by individuals lacking a quantitative background but possessing comparative critical thinking and problem-solving abilities. This comparison aims to shed light on the broader applicability and efficacy of AI tools in diverse Ed settings, particularly among users with varying levels of quantitative expertise.
Further expanding this research, we will include an additional group to compare AI literacy. This comparison will be made between younger undergrad students and older MA Ed students, who typically have less quantitative training and AI experience. This phase aims to explore the impact of ed background and age on AI literacy and proficiency in quantitative skills. By employing screening to ensure clear differences between these groups, this study will offer valuable insights into the interplay of age, ed background, and AI tool efficacy. Through these comparative analyses, we aim to deepen understanding of how AI tools for quantitative analysis can be adopted and effectively utilised across groups with different data and AI literacy.
In a subsequent study, we'll examine bias in decision-making when students use semiautonomous AI analysis tools, assessing how quantitative background influences this process. We aim to understand the effects of quantitative skill levels on unbiased AI use in decision-making. This includes assessing whether students with less quantitative training are more prone to overreliance on AI recommendations, potentially leading to biased conclusions. The study will also look at how the interaction between the users' AI literacy and their level of quantitative proficiency might influence their interpretation of AI-generated data and subsequent decisionmaking processes and possible bias.
Phase 2 will use a qualitative research methodology, alongside Phase 1. While quantitative methods are invaluable for making objective comparisons between different groups, they are limited in their ability to capture the nuances and complexities of individual experiences, attitudes, and perceptions. In order to allow a more in-depth understanding of the students' experiences of interacting with AI automation in this skill domain a qualitative approach will also be adopted, enabling in-depth exploration of participants' perceptions, understandings and experiences. To this end, I will conduct individual, semi-structured interviews with selected participants involved in Phase 1 to explore their experiences of AI use and their perceptions regarding the issue of bias in decisionmaking with AI tools as well as examine their emotional responses to data and AI literacy, and views on AI's societal impact and effects of self efficacy and self-esteem. Data will be analysed using thematic analysis.